BeXchange: Adaptation and Resilience in the Context of Change Coordination Network (ARCC CN)

The performance of the UK built environment and its infrastructure is critical to national well-being, the growth agenda and economic competitiveness and stability. Yet these increasingly complex and interdependent sectors face serious challenges over the next 10-50 years and beyond if they are to minimise the risk of systematic failures and disruptions and be capable of responding positively to expected demographic, environmental and technological changes.

In order to meet these challenges, decision-makers at the national, regional and local levels need the best available information and evidence from the research community in a format that can be incorporated into policy and practice. The Engineering and Physical Sciences Research Council (EPSRC) and, more broadly, the Living with Environmental Change partnership, have invested heavily in research to inform this decision-making process. BeXchange aims to maximise and accelerate the impacts and benefits of this research. It will provide a dynamic focussed network that will enable researchers, policymakers and practitioners to work together to ensure timely production of credible research and salient knowledge exchange outputs for use in developing a sustainable built environment.

Building on existing achievements within the Adaptation and Resilience in a Changing Climate Coordination Network (ARCC CN, EP/G036586/1), BeXchange will work with researchers and a wide range of stakeholders to provide:

- access to knowledge, data and practical tools drawing on research outputs from across the academic community;
- opportunities for facilitated knowledge exchange to better inform and focus research, practice and evidence-gathering activities;
- the means (enabling processes and mechanisms) to contribute to the production of targeted outputs such that the resulting knowledge can be integrated into policy and practice.

Experience gained within the ARCC CN has demonstrated that facilitated networking and synthesis of results from academia that engages both researchers and other stakeholders enhances the use and ultimately the impacts of the overall research. Stakeholders benefit from the provision of coherent, timely and targeted evidence and outputs that meet their needs. Researchers benefit from engagement of a broader and informed stakeholder community and opportunities to share knowledge, resources, data and results that enhance their own individual pathways to impacts.

BeXchange will be an open network targeting stakeholders from academia, business, industry, central and local government, professional institutions, voluntary organisations and related networks with an interest in fostering resilience and sustainability in the built environment and infrastructure sectors. These include those stakeholders whose remit is public engagement and international colleagues with interests relevant to the UK.

By providing a focal point for the creation of and access to information and by driving forward coordinated engagement and knowledge exchange activities, BeXchange will become the primary UK source of credible and relevant evidence from research to inform adaptation in the built environment and infrastructure sectors.

Potential impact
Enhancing the uptake and impact of research on adaptation and resilience in the built environment and infrastructure sectors within the UK is the primary aim of BeXchange. Potential beneficiaries are diverse and include:

- Central government departments, devolved administrations and their agencies: e.g. Defra, DCLG, DECC, DfT, DH, GLA, Cabinet Office, Treasury (Infrastructure UK), SG, WG, SEPA, NIEA, Environment Agency, Highways Agency as well as the Adaptation Sub-Committee within the Climate Change Committee and NHS Trusts, who will benefit from facilitated dialogue and synthesised research outputs targeted at specific policy requirements.

- Local government: e.g. local authorities, county and city councils, Local Government Association and overarching organisations such as the Core Cities, who will benefit from a better understanding of the specific risks and opportunities at the regional and local level, together with access to data and tools to aid the decision-making process.

- Coordination bodies and other research networks: e.g. ClimateXchange, Climate UK and regional partnerships, Adaptation Scotland, Joseph Rowntree Foundation, Sustainable Development Research Network, the Water Security and Modern Built Environment Knowledge Transfer Networks, who will benefit from a single, focussed window onto relevant UK research to inform their own initiatives and opportunities for shared activities to broaden overall understanding and reach of information.

- Infrastructure Operators: e.g. the utility companies, EA Infrastructure Operators Adaptation Forum, Energy Networks Association and Transport for London, who will benefit from opportunities to interact with academia to co-produce evidence and knowledge to help reduce risks and costs.

- Professional bodies and institutions: e.g. CIBSE, IMechE, RIBA, ICE CIRIA, who will gain additional synthesised information on relevant issues and opportunities to contribute to focussed activities to inform their members.

- Architects, building designers and developers (including housing associations) who will benefit from additional knowledge and expertise to help provide well-adapted and sustainable buildings to support well-being and productivity in the future.

- Engineering and multi-disciplinary consultants: e.g. Arup, AEA Technology, Atkins, Halcrow, who will benefit from access to the latest models, tools and information to inform their consultancy services both in the UK and internationally, with potential for developing outputs commercially.

BeXchange will work with this wide range of stakeholders recognising that there are varying levels of expertise, requirements and capacity to engage. Pathways to achieving impact will be carefully developed to promote engagement at appropriate levels as required by users, ranging from keeping in touch with developments through to complex co-production of specific outputs.

By building on collaborations, processes and links already established within the ARCC CN and through a carefully designed suite of planned engagement activities, BeXchange is in a strong position to ensure the potential benefits listed above materialise in practice.